Developing a biosensor for cortisol detection

An increasingly large body of research is demonstrating the impact of stress upon our bodies. If left unchecked, chronic stress levels can lead to depression, obesity, cardiovascular diseases, diabetes and many other conditions. One of the key hormones implicated in chronic stress conditions is cortisol, for which there is currently no rapid, quantitative test. Clinicians and patients are forced to rely on time consuming laboratory diagnostics and qualitative stress tests to measure cortisol levels.

The aim of this research is to develop a rapid, non-invasive, real-time sensor for cortisol detection. This project will draw from multiple fields and make use of an interdisciplinary approach to solve the stressful problem of accurate hormone sensing. Some of the tools used include supramolecular chemistry to generate high affinity binding ligands, microfluidics to aid in the collection of the sample (sweat/saliva) and electrochemical characterization techniques for signal capture and amplification. The project objectives will proceed in an incremental manner, beginning with development of a rapid immunoassay, before proceeding to more complex electrochemical systems, with the long-term goal of creating a wearable device.

This device would cause a paradigm shift in the diagnosis of chronic stress conditions, with the potential to provide accurate, real-time cortisol measurement. This would be far more useful to clinicians and patients and would eliminate the need for lengthy laboratory tests. Additionally, the benefits extend to the general population, wherein lay-persons can obtain critical information about the workings of their body in a non-invasive and time-efficient manner. This project aims to help democratize the power of rapid diagnostics and enable people to make better choices with their health.

The research aligns with the goals of the funding body, the GW4 MRC DTP, in their attempt to better understand neurobiology and mental health. Cortisol plays the role of a master hormone in many facets of human metabolism and behaviour - this project will aid in the refinement of theories surrounding its median levels, dysregulation, circadian rhythms, etc.